Digital Transformations: The History and Future of Gallery Education in the Context of Participatory Media

Aims
1. Critically assess the changing role of digital practices within the expanded fields of gallery education & cultural co-production.
2. Generate new understandings of the ways digital practices can augment, extend & inter-relate with physical encounters.
3. Examine how re-enactment within digital platforms might challenge conventions of the past & present in archives.

Objectives
1. Undertake detailed item research & map; key people networks, events, sites & locations
2. Co-produce new acts of gallery education that activate the archive & digital technologies
3. Diversify the archive through involving a range of participants
4. Engage potential users, & subjects (or people in the archive itself), to co-design the archive
5. Test the functionality & potential application of collaborative digital platforms (e.g. Graph Commons, Zooniverse) & location based apps

Research Questions
New Models of Co-production
In what ways can co-produced digital cultures evolve & map new modes of communication, exchange & socially constructed knowledge? What are the risks & opportunities for public arts institutions when co-producing & co-designing with networked communities? What adjustments do arts institutions need to make as they toward co-production?
Physical & Digital
How can the physical augment the digital? How can offline participatory experiences effect online experience (& vice versa)? How can site-specific oral history recordings, re-enactments & digital culture work together to, collapse time & bring the past into play with the present? What happens when re-enactment is moved from one media into another?
Access & Diversity
Who is the digital archive for & who should be involved in co-producing it? Whose voices are missing? What facilitation & support are necessary offline to ensure a diverse public can contribute to the digital participatory archive?

Research Methodologies
My approach is informed by my background as a gallery educator & wider discourses around digital culture, co-production, archival science, oral history, re-enactment & live art. As with Live Art, Gallery education encompasses diverse practices that create experiences which tend to be temporal, embodied & site specific. These qualities can make it challenging to research past events. E.g. when I visited the archive, I found papers that were mainly, produced & edited internally. On closer inspection I began to find details that could be debated, re-enacted & traced including; hastily hand-written notes alluding to disagreements, evocative photographs of radical actions & lists of project participants I could readily track down. I am concerned with disrupting what Sara Torres Vega refers to as the 'institutional memory' of gallery education archives, by enabling a range of other voices to permeate & augment the contents, including those whose perspectives & experiences are currently; absent, forgotten, hidden, ephemeral or lost. Rebecca Schneider writes extensively about performing remains from the past, both in the context of live art and historical re-enactment. Professor Gabriella Giannachi suggests that whilst developing a 'digital heritage' project, it is essential to 'broker information gathering' and 'ensure participation' through participatory facilitation that is not online. I propose identifying; artists, educators, audiences, participants, staff and other stakeholders from the archive, & collaborating with them to animate what remains in Arnolfini's education archive. Together we will test what happens when re-enactments, oral histories & co-production are brought into play with location-based apps & collaborative platforms, & co-design a prototype archive. Relevant projects include Urban Archive & the Cartography Research Project.